Amazonian BioTechQuilombo - Amazonian Biodiversity, Technology Assessment and Knowledge Exchange with Quilombos

This project collaborates with Quilombola communities to analyze biodiversity data gaps in Amazonian conservation areas. Utilizing their traditional knowledge, we identify key animal and plant species crucial to their lifestyle and evaluate their role in ecosystem preservation amid socio-ecological challenges. Employing traditional methods and modern technologies like DNA barcoding and remote sensing, we comprehensively record biota and landscape features. Guides integrate this data with scientific literature, focusing on species important to Quilombola communities. We aim to develop automated systems for community based biodiversity measurement, involving Quilombola communities throughout the research process. Specific objectives include promoting conservation, strengthening relationships, empowering communities, and enhancing research capabilities.